University of Southampton and LCM Environmental Limited

To transfer and embed a highly innovative, cutting-edge design and manufacturing capability based on laser spectroscopy to enable development of a range of next-generational fuel property sensors for a variety of industry/market applications.